Between Tradition and Transformation: The Persistence of Extremely Long Working Hours with the Case of China's "996" in Contemporary Workplaces

In 2016, long working hours were linked to 745,194 deaths globally from heart disease and stroke, accounting for 40% of all work-related deaths. This highlights the severe impact of extended work hours on health. My research focuses on the "996" work culture, prevalent in China's tech sector, where employees work from 9 AM to 9 PM, six days a week. The study questions whether "996" is a transient trend or a new norm in China's contemporary workplace. The study's goals are to understand the "996" system, how employees initially accept and then respond to it, their views on success in this context, and its influence on future workplace practices. Employing a multi-method qualitative approach, it combines virtual ethnography for analyzing online discussions among the public and "996" workers, and participant observation ethnography as an HR intern in tech companies. This strategy provides an in-depth view of both the internal dynamics within companies and the broader societal discourse surrounding "996". Grounded Theory analysis will be used to develop a specific framework explaining the persistence and functioning of the "996" culture, considering cultural norms, economic factors, and personal aspirations. This approach is particularly relevant for the relatively unexplored '996' work culture, enabling the creation of a theory rooted in observational data. The outcomes expected are to offer insights into employee coping strategies, policy recommendations, and corporate strategies for healthier working conditions. While centered on China, the study's implications extend globally, providing a lens to examine work cultures in an increasingly digitalized world.